Visual & Self-Motion based BCI for the control of an assistive manipulator wheelchair system.

This research aims to develop a brain computer interface system that is able to control an assistive robotic manipulator and electric wheelchair. The research project will be split into smaller studies investigating:
- The activation of the action observation network and visual motion imagery ability of different manipulators varying in kinematics and mounting position.
- The neural correlates of vection and self motion and associated imagery
- The combination of kinesthetic imagery and visual motion imagery for manipulator control.
These research projects will use a combination of real-world robot manipulators and manipulators in virtual reality (VR) to present the robotic motions to be imagined. Alongside this, the VR and a motion simulator/electric wheelchair will be used to determine and compare the neural correlates of vection and self-motion perception.

The brain areas of interest for robotic manipulator control include frontal-eye fields, premotor area, supplementary motor area, posterior superior temporal sulcus, MT and intraparietal sulcus. Whilst the areas of interest for electric wheelchair control are central and anterior parietal regions.

Analysis will involve looking in these regions for event related potentials (ERPs), event related spectral perturbations (ERSP) that are distinct in both the perception and imagination of robot motion and self-motion. Alongside, source localisation using eLORETA and effective connectivity between channels will be calculated and compared against the literature.

These studies will make use of the g.Pangolin UHDEEG system for signal acquisition.